Anxious spaces: The social geographies of social anxiety

"I stand on the side lines of social life, immobilised by a fear of interacting with or being around other people. I am terrified of what they must think about me. It feels like a fear of living because people are everywhere and it is impossible to do anything, [such as] answer the door, walk down the street, buy something from a shop, order food in a restaurant, go to university, get a job, travel on the bus, go to the gym without encountering other people." (Research participant, Boyle, 2019)

Social anxiety (SA) provokes intense distress for those who experience social interactions and spaces and threatening, restricting everyday life, relations and opportunities for employment and civic engagement. SA places vast social and economic burden on the individual indicated by low educational performance and economic status, greater absenteeism and unemployment, and poor quality of life and interpersonal relationships (DuPont et al. 2002; Schneier et al. 1994; Liebowitz et al. 1985).

The form, intensity and experience of anxiety shapes, and is shaped by, a range of social interactions, situations, spaces and structures. Yet, dominant biomedical models suggest organic or cognitive 'abnormality' as the underlying cause of 'disorder', overlooking these social conditions. Equally, experiences of intense emotional distress are often diagnosed as 'illness', one that is locatable and targeted with specific pharmaceutical and therapeutic interventions. Accordingly, the aim of the PDF is to advance new, novel, and much-needed knowledge of social anxiety (SA) as a social, spatial and temporal phenomenon and end the relative cultural silence with respect to experiences of SA.

The PDF aims to resource academic and public-facing research work which will examine the role of geography in people's experience and management of SA and offer critical reflection on, and alternatives to, dominant framings of mental and emotional distress. The project will allow me to co-produce public-facing stories which will be informed by doctoral research but also enhanced through a series of new online 'engagement workshops' with individual people with SA, and key stakeholder groups including mental health charities and foundations. The output from this work will target a variety of audiences with personal and/or professional interest on the topic of SA including, researchers working with people experiencing SA, mental health and/or health professionals, and people living with SA. As a result of this activity I will co-produce a booklet of lived experiences. The booklet will be a valuable collection of lived experience testimonies to help individuals make sense of their experiences and for health-care professionals supporting help-seeking and recovery.

In a book suitable academic and non-academic audiences alike, I will write of the social and spatial informed framework for SA established in my doctoral research, one that communicates the complexity of living with SA. This aims to challenge established 'illness/disorder' models that frame SA by acknowledging the dimensions and diversity of experience. It will account for the history of social anxiety and its psychiatric classification. This will help to generate a socially and spatially informed understanding that examines how everyday life shapes, and is shaped by, persistent and disruptive social anxieties. This socio-spatial framework examines the multiple 'levels' and 'layers' of experience, from the most intimate symptoms and ruminations to the wider societal and structural dimensions that foster and promote its occurrence.